Epigenetic contribution to grafting induced vigour in Solanaceous plants

Grafting is a long-standing agronomical method used to improve plants production since more than 4000 years ago, consisting in physically joining two plants together, generally referred as rootstock and scion. While grafting is traditional applied to trees, recently its use is becoming increasingly popular in commercial herbaceous crops, and Solanaceous plants in particular. This is because rootstocks can both provide resistance to several pathogens and increase plant vigour, improving plant production. While the processes providing pathogen resistance are well described and generally associated to intrinsic proprieties of the rootstock (e.g. natural immunity to pathogens in the ground), the enhanced plant vigour implies that indirect modifications of scion architecture are induced by the rootstock, and the underlined mechanisms are still largely unknown.
Plant vigour has been associated to epigenetic modifications, and differentially methylated genes (epialelles) can affect phenotypes in plants with identical DNA genomic sequence. In addition, experiments performed on model plants demonstrated that small RNA molecules (sRNAs) can move systemically from rootstock through the plant vascular tissue, and direct DNA methylation modification in scions.
The investigation aims to explore three key objectives. Firstly, to obtain the DNA methylation profile of tomato and eggplant scions grafted on different rootstocks, and investigate the differences in genome methylation associated to plant vigour. Secondly, to characterize the epigenetic mechanisms involved in the transmission of the vigour signal through the graft union. This objective will be achieve by scoring the phenotype of tomato scions mutated in key epigenetic factors. Lastly, use the hetero-grafted plant combinations to screen and characterize rootstock-specific small RNA molecules travelling from the rootstock to the scion which could potentially direct epigenetic changes.